Improving Human-Agent Interaction Using EEG, Virtual Reality and the Interactive Brain Hypothesis

Social interactions are complex, and researchers are yet to fully understand how to model naturalistic dy-adic social interactions to develop emotionally intelligent computers. In this project, we will attempt to in-vestigate whether the Interactive Brain Hypothesis (IBH) and electroencephalogram (EEG) can contribute to the development of a more naturalistic interaction between humans and embodied conversational agents by better understanding the underlying neural processes involved in social interactions.